Photoswitchable stapled peptides

synthesising photoswitches and incorporating them into peptides to generate switchable protein-protein interaction inhibitors to give us control over activity in vitro and, ultimately, in cellulo